Axle mounted motor for retrofit to DMU's to enable zero emissions in stations

This project provides a solution to substantially reduce emissions including NOx and PM when diesel passenger trains are idling.

There are over 3,500 passenger rail vehicles in the UK currently fitted with a diesel engine, the large majority of these would significantly benefit from emissions reduction, especially in and around stations, where diesel engines currently continue to idle, or elevated idle whilst stationary, sometimes for up to 30 minutes at a terminal station. This is a significant contributor to local air quality issues from NOx, PM emissions etc.

Furthermore, rail vehicles require large amounts of energy and power to accelerate (and therefore contributing more emissions), and yet, on the approach to stations significant amounts of energy are "lost" through "braking".

This project will address both issues by recovering the braking energy during deceleration and re-using it for auxiliary loads in station and traction to accelerate out of station, this will enable diesel engines to be isolated in and around stations, whilst also reducing the average emissions such as PM and NOx over a complete drive cycle by up to **35%** and operational costs by up to **30%**.

Our objective is to develop and integrate a small, low mass, yet high peak torque and peak power, axle mounted motor, for retrofit and upgrade for DMU/DEMU passenger vehicle applications. This motor shall enable kinetic energy recovery during the braking application and also provide power to the trailer bogie wheels whilst accelerating.

This project will enable several key cost and decarbonisation benefits to the railway.

* It shall enable zero emissions, including NOx and PM, in and around the station, by enabling a DMU to approach, dwell and depart from a station with the engine switched off
* It shall enable a proportional average reduction in all emissions, through reduced fuel consumption resulting from the electrical energy recovery from regenerative braking and re-deployment through auxiliary and traction use
* It shall enable less brake wear thus reducing particulate emissions from brake pads especially around stations
* It shall enable reduced operating costs for the train operator through fuel saving, engine/transmission maintenance savings and brake pad saving
* It will not require any modification to the existing diesel engines or drivetrain and will compliment any other decarbonisation initiatives.
* It shall provide a substantially lower cost and risk solution when compared to any other previous or current hybrid solutions